SPRINT - Superconducting fault current limiters Potential to limit Reactor Implementation within DC Network Topologies

The SPRINT Project aims to enhance the protection and efficiency of High Voltage Direct Current (HVDC) networks by integrating Superconducting Fault Current Limiters (SFCLs). This innovative approach seeks to address the limitations of existing fault current management techniques, which rely on costly and space-consuming DC reactors. By leveraging SFCL technology, the Project aims to reduce fault current peaks, lower energy dissipation, and improve system stability. The collaboration between Scottish Hydro Electric Transmission Plc, SuperGrid Institute, and the National HVDC Centre ensures a blend of cutting-edge research and practical implementation, fostering advancements in HVDC grid protection.